University of Exeter And Bell Plastics Limited

To develop in-house capability for both material and manufacturing process optimisation for new grades of nylon in order to maximise mandrel performance in customer specific processes.